Smart Snap Ring Joint Connector: Enabling Remote Condition Monitoring of Topside and Subsea Pipelines

This project will empower SRJ-Technologies to augment their existing Snap Ring Joint Connector (SRJC; used for weld-free joining of high-pressure pipelines) to enable it to become an 'Internet of Things' asset that is capable of remote condition monitoring of pipeline integrity above land, as well as in harsh marine environments (ultra-deep installations over 5,000 ft).